High Speed Observation of a Composite Flywheel Containing Fluidised Particulates

The business of the company is to carryout research and development of renewable energy innovations and then licenses others to manufacture and distribute our innovations within specific territories.

The aim of this project is to establish a high-speed observation facility to monitor and record the normal operation of a new form of composite flywheel. The facility will also be used to observe and record the flywheels as they are tested to destruction.

This facility will provide our company with valuable knowledge as different composite materials are formed in to different shapes and as they are tested to and beyond their structural limits as centrifugal forces are applied. The ability to validate our computer models with real slow-motion video may provide new and unforeseen details.

Patents have been granted for this new innovation and the construction, operation and testing of this specific innovation has never been done before. This project is a first for the UK and will provide valuable knowledge, which we know, will help the company as it grows and develops new and improved versions of our energy storage innovations.

This project will speed up the development of a new form of energy storage, which will in turn provide another tool in the global fight against climate change.